Refuse (33t) and Fire Truck (12-18t) Electric Drive Unit

Involutions INVO - EDU is the next generation of Electric Drive Unit for heavy-duty, zero-emissions HGV applications, that matches or exceeds the performance of existing ICE or Electric drivetrains and is capable of being retrofitted into existing vehicles by simply removing the ICE and gearbox and connecting the INVO-EDU directly to the prop shaft.

The INVO-EDU provides:-

1\.**Instant and uninterrupted torque and Power delivery_,_** Feels like direct drive, performs like multi-speed**.**

2\.**Wide operating efficiency,** Variable ratio drive extends the efficient operating window of the base electric machine. (HHDDT composite efficiency 91.1%)

3\.**Power Dense 100% recyclable motors**, 8500 rpm SR electric machines.

4\.**Robust and Reliable Transmission**, Built for improved robustness with inherently fewer potential failure modes, No synchronisers -- No friction clutches -- No rotor cooling seals -No double engagement failure modes, Robust to passive rectification and over-voltage failures.

**INVO-EDU** an Electric Drive Unit that can power any heavy commercial vehicle with a performance to match or exceed the replaced ICE driveline, whilst providing the highest duty cycle efficiencies available in the market.

**Critical Facts**

Continuous Power 300kW,

Peak Power 650kN

Stall Torque 37kNm

Efficiency 90.2% (WLTP), 91.1% (HHDDT Composite)

Torque-interrupt free.-There is no output torque discontinuity following a regime change

The power recirculation is neglectable following a regime change

Gradient @50kph4.7% (2.7 degrees)

Gradient @60Kph3.8% (2.2 degrees)

Gradient @100kph2.3% (1.3 degrees)

Acceleration 41.4s

Vmax 120kph (gradients up to 0.75%)

Startability 39% (21.3 degrees)